The derived geometry of moduli spaces

This project will probe some of the founding conjectures of noncommutative resolutions through derived categories and moduli spaces of representations. This will include some of the most fundamental spaces arising in representation theory such as Nakajima quiver varieties. Amongst other things the techniques will extended to explore in depth the singular situation with moduli spaces of maximal modification algebras being investigated in various settings.